Compressed Quantitative MRI

The proposed research will provide the first proof-of-principle for a new family of Compressed Quantitative Magnetic Resonance Imaging (CQ-MRI), able to rapidly acquire a multitude of physical parameter maps for the imaged tissue from a single scan.

MRI is the pre-eminent imaging modality in clinical medicine and neuroscience, providing valuable anatomical and diagnostic information. However, the vast majority of MR imaging is essentially qualitative in nature providing a `picture' of the tissue while not directly measuring its physical parameters. In contrast, quantitative MRI aims to measure properties that are intrinsic to the tissue type and independent of the scanner and scanning protocol. Unfortunately, due to excessively long scan times, Quantitative MRI is not usually included in standard protocols.

The proposed research is based on a combination of a new acquisition philosophy for Quantitative MRI, called Magnetic Resonance Fingerprinting, and recent advances in model-based compressed sensing theory to enable rapid simultaneous acquisition of the multiple parameter maps.

The ultimate goal of the research will be to produce a full CQ-MRI scan capability with a scan time not substantially longer than is currently needed for a standard MRI scan.

Potential impact
The proposed research will develop a radically new MRI technique that promises rapid full quantitative MR imaging. Such a technology will help to address key national and global health challenges such as the diagnosis and treatment of dementia, strokes and other neurodegenerative diseases.

Quantitative imaging acquires tissue specific MR properties that provide invaluable information for tissue or pathology identification. Full quantitative imaging enables the simultaneous acquisition of all these parameters together and has the potential to provide clinicians and neuroscientists with a completely new tool for research and diagnosis giving better sensitivity and specificity. It further offers the opportunity for a single universal scan from which standard 'virtual scans' can be generated in software.

Fast scan times will allow such a technology to be routinely available and would help facilitate the quantitative measurement of diseases. Fast scan times will further reduce motion artefacts, help increase throughput, decrease waiting times and hence reduce total imaging costs.

More broadly the research philosophy forms the basis of a new generation of compressed sensing imaging techniques that fundamentally exploit the underlying physics of the imaging system to enhance sensing and imaging. This is expected to have impact in a very wide range of applications, from seismology to chemical sensing.